NEMECYS: NEw MEdical CYbersecurity assessment and design Solutions

Personalised healthcare services delivered in the community are the future, supported by “Connected Medical Devices” (CMDs). These are Medical Devices (MDs), e.g. glucose sensors, blood testing devices or infusion pumps, that are connected to the Internet. CMDs offer significant advantages, from reducing travel and stress for patients via home-based monitoring & treatment, improved clinical decision support systems or automated remote adjustments of treatments. However, their connection to the Internet also presents significant security challenges, so proportionate cybersecurity is needed: too little cybersecurity may lead to compromise of patient care, corruption of data, infiltration of critical systems or exposure of personal information; but too much security is costly and can obstruct clinical care.

In this context, the NEMECYS project will improve Connected Medical Device security by offering tools to three key stakeholders: Device Manufacturers (supporting security by design), System Integrators deploying the devices in clinical scenarios and Healthcare Providers operating those scenarios. NEMECYS helps practitioners to (1) comply with MD regulations; (2) to be able to apply proportionate MD cybersecurity and (3) build in cybersecurity by design for both MDs and the connected scenarios they operate in. This is achieved by (1) providing recommendations for best practice and guidelines for MD cybersecurity by design, along with compliance assurance tooling; (2) providing a risk-benefit scheme to address cybersecurity risk, balanced with clinical benefit; and (3) providing a set of specific tools to address MD cybersecurity by design and deployment in connected scenarios.

The NEMECYS team has cybersecurity risk experts, two hospitals who are already implementing IoT and remote care-based scenarios, three medical device manufacturers, major computer science research players and experienced systems integrators. The project be validated in diverse case studies, and the NEMECYS results will benefit practitioners such as cybersecurity communities, MD manufacturers, CMD scenario system integrators and CMD scenario operators, with downstream benefits to patients and the wider public, through more cost-effective and efficient care enabled via effective and streamlined cybersecurity.